Non invasive visualization of enzyme activity with hyperpolarized MRI developing novel translational molecular imaging biomakers

Non invasive visualization of enzyme activity with hyperpolarized MRI developing novel translational molecular imaging biomakers